Travel to CTIO for Dark Energy Survey observing run

Perform observations for the Dark Energy Survey which is a 525night project to study the properties of dark energy using a new camera (DECam) on the Blanco 4m telescope at CTIO (see www.darkenergysurvey.org)